Enhancing Pisa/IIT SoftHand Functionality as a Hand Exoskeleton for Rehabilitation

Exoskeleton assisted exercises have the potential to revolutionise the stroke rehabilitation process, however, current designs lack adaptability and the precision of the human hand. This project aims to develop an underactuated tendon driven hand exoskeleton based on the Pisa/IIT SoftHand capable of supporting a range of stroke rehabilitation exercises. The key objectives for this project are to design and fabricate an exoskeleton hand using 3D printing techniques, integrate advanced features such as active finger abduction/adduction and wrist movement, as well as to conduct human trials for assessing the effectiveness of the design. This research will use a combination of computer aided design, rapid prototyping with machine vision, and mechanical testing methods, to create a compact and lightweight device. A progressive testing methodology will be used, starting with laboratory-based grasping tasks to evaluate movement and adaptable grasping strategies. Followed by human trials involving functional rehabilitation tasks. By introducing an alternative approach to exoskeleton design this project will contribute to the development of more dexterous hand exoskeletons for effective hand rehabilitation.